Full IP Gallery with AR, NDI, Dante, AI Integration

Sticks & Glass is a full service production and post production company in Leeds. With our heritage in sports and features we have a vision of a next generation, dry hire IP Television Gallery completely changing how video and audio is delivered to create a gallery/master control room fit for the next decade. To overhaul the way TV has traditionally been executed and delivered not only to reduce costs but reduce the carbon footprint of each event and train up a new generation of broadcast technicians who will have a much broader understanding of the direction the industry is going. Utilising new technologies not previously used for live broadcasting.